Biomedical Catalyst Managing Chronic Conditions Accelerator

Pioneer Group is a leading investor in European life science Ecosystems, combining venture building with lab infrastructure to help companies tackle the biggest challenges in human and planetary health. Pioneer currently supports a £1 billion venture ecosystem consisting of 300 companies that occupy over 4 million sq ft of lab and office space across the UK and Ireland.

Pioneer's venture programmes help founders fund and scale breakthrough life sciences startups. We bring together domain expertise, seasoned executive talent, venture capital, and lab infrastructure to help companies translate novel science into commercial reality. Since inception, we have supported over 100 companies that have raised over £470 million to date.

Pioneer has previously delivered the Neurotechnology and AI in Healthcare accelerators. We are now planning to deliver the Managing Chronic Diseases focused accelerator.